Developing Counter Gravity Concepts for Aluminium Casting to Enhance Complex Aerospace Components

Micro Metalsmiths has, for over five decades, supplied precision cast products to the Aerospace, Defence, Automotive, Marine and other markets. The company is undertaking a 12 month feasibility study into a novel counter gravity aluminium casting process delivering minimum defects and consequently higher performance with reduced costs. The proven concept will be incorporated into the building of a new UK foundry